Policing Adult Initiated Online Child Sex Offenders: An Exploration and Analysis of Police Officers Knowledge and Training Regarding the Digital Platf

My study explores what is known about the social media and digital knowledge and training of police officers in England and Wales investigating adult-initiated online sexual crimes against children. In addition, my PhD will also focus on the technology and methods used by the offenders to access indecent images of children and industry responses. The rationale for the project relates to the minimal amount of qualitative studies regarding this subject, as most do not focus on police officers' training and knowledge regarding online sex crimes against children. In addition, the methods choices of digital platforms and social media used by offenders are often overlooked within research.

Therefore, it is important to fully explore this subject to identify the gaps within the knowledge and offending behaviours. My study uses a convergent mixed methods approach, using qualitative interviews and secondary data from the Internet Watch Foundation. in design and has involved 12 semi-structured interviews with police officers and civilian investigators from a large UK police force. The findings so far highlighted several new and important concerns relating to investigating online sexual crimes against children. Also, I have recently completed a review of the literature regarding police officers' knowledge and training relating to online sexual crimes against children, which will be submitted for publication.

I have also completed a needs assessment with officers from a large UK police force which suggested improvements to working practice, collaboration with other criminal justice organisations and welfare concerns. This report will later be submitted for publication. Finally, It is envisaged that the results from my study will assist criminal justice agencies, health care professionals and charities to better understand the digital platforms and social media sites used by offenders with a view of increasing recidivism and preventing offending behaviour.

Potential impact
We will collaborate with over 40 partners drawn from across FMCG and Food; Creative Industries; Health and Wellbeing; Smart Mobility; Finance; Enabling technologies; and Policy, Law and Society. These will benefit from engagement with our CDT through the following established mechanisms:

- Training multi-disciplinary leaders. Our partners will benefit from being able to recruit highly skilled individuals who are able to work across technologies, methods and sectors and in multi-disciplinary teams. We will deliver at least 65 skilled PhD graduates into the Digital Economy.

- Internships. Each Horizon student undertakes at least one industry internship or exchange at an external partner. These internships have a benefit to the student in developing their appreciation of the relevance of their PhD to the external societal and industrial context, and have a benefit to the external partner through engagement with our students and their multidisciplinary skill sets combined with an ability to help innovate new ideas and approaches with minimal long-term risk. Internships are a compulsory part of our programme, taking place in the summer of the first year. We will deliver at least 65 internships with partners.

- Industry-led challenge projects. Each student participates in an industry-led group project in their second year. Our partners benefit from being able to commission focused research projects to help them answer a challenge that they could not normally fund from their core resources. We will deliver at least 15 such projects (3 a year) throughout the lifetime of the CDT.

- Industry-relevant PhD projects. Each student delivers a PhD thesis project in collaboration with at least one external partner who benefits from being able to engage in longer-term and deeper research that they would not normally be able to undertake, especially for those who do not have their own dedicated R&D labs. We will deliver at least 65 such PhDs over the lifetime of this CDT renewal.

- Public engagement. All students receive training in public engagement and learn to communicate their findings through press releases, media coverage.

This proposal introduces two new impact channels in order to further the impact of our students' work and help widen our network of partners.

- The Horizon Impact Fund. Final year students can apply for support to undertake short impact projects. This benefits industry partners, public and third sector partners, academic partners and the wider public benefit from targeted activities that deepen the impact of individual students' PhD work. This will support activities such as developing plans for spin-outs and commercialization; establishing an IP position; preparing and documenting open-source software or datasets; and developing tourable public experiences.

- ORBIT as an impact partner for RRI. Students will embed findings and methods for Responsible Research Innovation into the national training programme that is delivered by ORBIT, the Observatory for Responsible Research and Innovation in ICT (www.orbit-rri.org). Through our direct partnership with ORBIT all Horizon CDT students will be encouraged to write up their experience of RRI as contributions to ORBIT so as to ensure that their PhD research will not only gain visibility but also inform future RRI training and education. PhD projects that are predominantly in the area of RRI are expected to contribute to new training modules, online tools or other ORBIT services.